From raw data to informed business decisions

"To get the edge, and stay ahead in a fiercely competitive landscape, industries must learn to adopt new Internet of Things technologies.

20% of businesses do not understand their energy bill, and over 200,000 companies are under pressure to be more accountable for their energy consumption.

By retro-fitting commercial buildings with wireless sensors, we can monetise and prioritise opportunities to save energy.

Technology is not only moving faster, but it also has a shorter lifespan. It is a race against the clock to develop communication and network solutions that are robust, safe, extensible and most importantly cost-effective."